Molecular biomarkers of muscle growth and quality traits in Atlantic salmon: gene-nutrient interactions in fast and slow growing strains

Why is studying muscle growth and quality traits in Atlantic salmon important? Over the last 20 years fish farming has developed into a major industry in rural parts of Scotland, with a shop value of ~ £800 million in 2003. A major factor in the development of the aquaculture industry world-wide has been development of diets and feeding regimens that can improve growth rate and food conversion efficiency, whilst reducing production costs and improving environmental sustainability. With increasing global demand for fish meal and oil there is an increasing demand to move towards alternative raw material sources such as plant proteins. It is therefore necessary to test new raw materials from sustainable sources, often of plant origin, as well as identifying any bioactive components in raw materials that might provide specific health benefits for the fish or consumers. How has growth and quality been improved in the past? Any new diet formulation must be capable of sustaining high growth rates and good flesh quality. Traditionally, the development of new salmon diets has involved formulating small quantities of pressed feeds and testing them in tank-based feeding trials under controlled environmental conditions. The most promising formulations are then taken on to expensive large-scale commercial or semi-commercial nutritional trials in order to fully assess the effects of the diet on growth rate, feed conversion efficiency and quality parameters (flesh colour, texture and fat content). Why is this project new and innovative? The recent revolution in fish genetics, with four genomes sequenced, and the significantly increased knowledge of how muscle mass is regulated mammals has yet to be applied to understanding the mechanisms of complex growth and quality traits in fish. It is known that the raw materials in food contain compounds that can affect growth and quality traits. Molecular biomarkers provide an early sign of a change in an organism's physiological status. One outcome of the project will be the identification of a suite of biomarkers to predict the biological consequence of feeding fish a particular diet without having to conduct very expensive and time-consuming tank and sea cage trials. What will happen during this project? From work on mammals we can deduce the candidate genes/proteins that are likely to make good biomarkers of muscle growth status and flesh quality. Because knowledge about growth regulation is at an early stage, particularly in fish, we will also use genomic approaches in an attempt to discover new genes that are differentially expressed in the muscle of slow and fast growing fish (novel candidates) following transition from low growth to high growth rate diets. The time course of expression of these candidate biomarkers will be investigated together with cellular and structural changes in the muscle and quality characteristics (fat, colour). Statistical techniques will determine how many and which biomarkers can predict growth and quality as well as how confident we can be about the validity of the predictions. This analysis will also allow specific hypothesis about the regulation of muscle growth in salmon to be tested and further understanding of how genetic make-up and environment interact to affect muscle growth and flesh quality characteristics. The new tools in fish nutrition research developed in the project will shorten the time it takes to bring new products to market and contribute to environmental friendly aquaculture by providing a means of testing new raw materials for feeds from sustainable sources.

Technical abstract
It is proposed to characterise candidate genes involved in the regulation of muscle mass, adipocytes and flesh colour in Atlantic salmon (Salmo salar L.). Particular emphasis will be given to the IGF-Akt-mTor signalling pathway which has not previously been studied in fish. Genomic approaches (Suppression Subtraction Hybridisation) will be used to identify genes that are differentially expressed after feeding diets producing a transition from low to high growth rates in both slow and slow growing stains. Mixed effect statistical models will be used to characterise gene-gene and gene-environment interactions to further understanding of genotypic variation and responses to diet. Polyclonal antibodies will be produced to selected candidate and novel genes. The time course of changes in the concentration of candidate and novel mRNA and protein molecules, structural parameters (fibre number, size distribution and myofibre nuclei content) and quality traits (fat levels, astaxanthin concentration, colour) will be determined in slow and fast growing strains exposed to diets promoting slow and fast growth in a 2 x 2 experimental design. Generalized non-linear regression will be used to determine a minimum set of robust biomarkers of muscle growth and quality trait variation and to test specific hypotheses about the mechanisms involved. Salmon will also be fed diets of the same gross energy, lipid, protein and carbohydrate content but sourced from different raw materials in an attempt to identify biomarkers sensitive to the chemical composition of the diet. It is envisaged that biomarkers will compliment traditional feed trials enabling the rapid screening of new raw materials from sustainable sources. The economic benefit of adopting new molecular tools in nutrition research will be a reduction in the time it takes to bring new products to market.